TARS: The Next Leap in Diabetes Care

TARS is a next-generation digital health platform in development to improve how people with diabetes manage their condition. The platform will use artificial intelligence and behavioural personalisation to support decision-making, education, and long-term engagement. This feasibility study will assess the technical and commercial viability of the concept, including its usefulness to people with diabetes, its fit for health and wellbeing providers, and its scalability across different user groups. TARS aims to address the growing burden of diabetes by helping people feel more confident, supported, and in control of their health, every day.